Virtual Location Assessment and Scanning Tool for Film Productions

We are planning to develop a software tool to explore 3D scanned locations in a virtual environment, with film specific tools to assess suitability and plan operations and filming at the location.

The innovation will initially focus on the combination of 3D scanning techniques, game engine technologies and production specific software tools.